Improving representation and increasing participation of families from various backgrounds in research with infants and young children.

Improving representation and increasing participation of families from various backgrounds in research with infants and young children.